The University of Essex and The Apsley Paper Trail KTP 23_24 R4

To develop the capability to measure and enhance the impact of the visitor experience, enabling visitors to engage with the Mill's sustainability heritage, and encourage them to adopt long-lasting behaviour change with regards to the environment and climate change.